De Montfort University and Emiror Research Limited

To take products, including a range of high tech world renowned speakers, and turn them into polished marketable products which consider transport, sustainability, aesthetics and assembly, all evolved via a CAD based product design process.